Exploring the top-Higgs connection with ATLAS

(to be completed) The student will explore the connection of the top quark and Higgs boson in ttH and/or 4top processes with ATLAS. The aim is to also work with theorists to explore physics beyond the standard model accessible in this coupling. The student also performs an ATLAS authorship qualification task on b-tagging.